Improving control of Hypertension in a high HIV prevalence setting (CoHHP): A cluster-randomized feasibility trial in rural Botswana

Hypertension (high blood pressure) is the leading cause of the 18 million deaths due to strokes and heart attacks worldwide each year. Despite this and the availability of medications to treat hypertension, many individuals with hypertension are either not aware of their condition or are not sufficiently treated. This problem of uncontrolled hypertension particularly affects individuals in developing regions, including in sub-Saharan Africa where the proportion of adults with hypertension ranges from 19%-40%, and is rising. Studies in developing countries in Asia and South America have identified approaches to reduce blood pressure that can be used in low-resource settings. That said, these approaches are yet to be tested in different settings particularly in sub-Saharan Africa where shortages in skilled healthcare workers is more severe and healthcare resources are needed to address the high burden of other conditions such as HIV, TB and Malaria. As such, we are developing a multifaceted intervention (approach) to improve diagnosis and management of hypertension for African adults in rural and peri-urban areas, where resources are more limited than in urban areas.

The proposed 2-year project will assist in further development of this intervention by seeking detailed inputs from hypertension patients and their providers in order to understand challenges faced in seeking/providing care, and b) assessing whether phone-based support for patients would be acceptable and effective in improving patient attendance of clinic visits. The proposed project will also inform planning for a future trial to be conducted in Botswana that will rigorously evaluate this intervention. Identifying an approach that that is possible to implement in low-resource settings, and works in reducing blood pressure has the potential to save lives in developing countries.

Technical abstract
Hypertension is a leading risk factor for the 18 million cardiovascular deaths that occur each year around the world, yet hypertension is largely undiagnosed or inadequately treated in developing countries including in sub-Saharan Africa. While several multicomponent hypertension control interventions have been found to be effective in other developing regions, a remaining gap is assessing generalizability and tailoring these approaches to the African context, where shortages in skilled personnel are more extreme, and burden of other morbidities competing for limited siloed healthcare resources is high. We will conduct a future parallel cluster-randomized controlled trial (Hybrid 1c design) in 30-69 year old adults with uncontrolled hypertension to evaluate the effectiveness of an innovative multicomponent intervention versus usual care to reduce blood pressure (BP) and cardiovascular disease (CVD) risk. Based on evidence and our previous work, this intervention will be comprised of a) community-based screening and awareness, b) training and decision support for nurse-led treatment, c) remote phone-based navigation coupled with cash transfer for transport, and d) home-based accompaniment delivered by trained lay health workers. We propose a 24-months mixed methods feasibility project that aims to: 1) examine barriers to hypertension care from patient and provider perspectives, 2) assess design feasibility of a larger cluster randomized controlled trial 3) assess acceptability of phone-based navigation. Aim 1 will involve focus groups and in-depth interviews of 40 patient participants and ~20 providers. Aims 2 and 3 will involve parallel-group cluster randomized feasibility trial, enrolling 1218 participants across six clusters (communities in rural and peri-urban communities).

Potential impact
The proposed study will produce new knowledge that includes detailed qualitative and quantitative data on patient care needs, incidence of CVD among hypertensives in this emerging era of long-term HIV survivorship and epidemiologic transition, and appraisal of whether an innovative phone-based navigation approach is feasible in a low-resource setting. Planned activities intended to optimize impact of this project include: community and stakeholder sensitization visits, set up of study community advisory board, results dissemination meetings, policy brief, Op-Eds leveraging local and regional media, online information on project and how to request data and training material, presentations at scientific meetings and peer-reviewed publications (see Pathways to Impact for more details).